Coventry University and Coventry City Council - AKT4

To support 50 people recovering from addictions where we will co-design movement-based activities and opportunities such as exercise and sport. The project will develop a best practice guide, co-designed with people with lived experience. We will share learning locally and nationally to inform more effective recovery approaches across the UK.